Mathematical modelling in microbiology and metabolism

Technical abstract
The aim of this project is to use mathematical modelling to understand key processes in bacteria and also the dynamics of metabolism in plants. A particular interest has been modelling spatiotemporal protein dynamics inside individual bacterial cells, including the MinCDE system regulating cell division positioning in E. coli. Current work in this area focuses on the dynamics of the ParABC system regulating low copy number plasmid partitioning in E. coli, and on uncovering the dynamics of DivIVA regulating branch morphogenesis in Streptomyces. A further topic of current interest is the dynamics of starch metabolism in Arabidopsis. Techniques used include ordinary/partial differential equation models, often in the form of reaction-diffusion equations, as well as Langevin equations. Stochastic simulations are frequently employed, typically using Monte-Carlo methods. Close collaboration with experimental groups both at the John Innes Centre and elsewhere is a key element of our approach.